Molecular Biosensor to inform nutritional and disease status

UK start-up company, Platform Kinetics, are developing a biosensor to determine the health and nutritional status of crops and fresh produce. This allows growers, processors and end-users to minimize the exposure of the consumption and use of diseased crops leading to health problems, while maximising the nutritional and health benefits.